Aston University and Arcus Solutions (Holdings) Limited

To develop a Smart Scheduling System to improve facilities management using machine learning, Artificial Intelligence and data from remote IoT assets to optimise utilisation of resources, delivering increased capacity, a predictive maintenance capability and reduced environmental impact.